The Royal College of Art and Petit Pli Limited AKT3

To shift the UK children's apparel market towards a circular economy, Petit Pli, and the Royal College of Art, will develop an innovative knitted system that adapts garment size as children grow. This project will leverage advanced knitting and sustainable fibres to create a portfolio of durable, environmentally friendly clothing.